A combined CFD and catalytic approach for H2 generation and CO2 utilisation.

Electrochemical manufacturing processes to produce epoxides (ethylene oxide and butylene oxide) can be tailored for the generation of H2. Furthermore, these epoxides can be advantageously used as a chemical intermediate for the manufacture of polyols through copolymerization with CO2. Currently these processes are driven solely using fossil-fuel derivatives, which also lead to the generation of large volumes of greenhouse gases. Therefore, designing novel electrochemical routes to produce green H2, whilst simultaneously incorporating CO2 utilisation to form valuable products, could play a major role in decarbonisation and realisation of net zero initiatives. The impact of this system would be significant as it would not only enhance H2 production but also generate economic incentives for the captured CO2 from blue H2 processes.

This is a multi-disciplinary project involving the Schools of Engineering and Chemistry at the University of Southampton that will integrate electrochemical solutions with advanced catalytic chemistry to provide a distinct option for generating renewable H2, alongside unique CO2 utilisation strategies that will lead to significant decarbonisation efforts in polymer and bulk chemical manufacture. Crucially, this single catalytic platform offers a sustainable solution for mitigating or eliminating greenhouse gas emissions, through disruptive electrochemical and catalytic solutions, to ensure high CO2 insertion efficiencies, with simultaneous prospects for green H2 generation. It will play a critical role for many industries, including hard-to-decarbonisation industries such as international shipping.